CIRCULAR BIO-ECONOMY AND FOOD WASTE: DESIGNING A BLUEPRINT FOR SOCIAL HOUSING ESTATES

Food waste can become renewable energy and fertiliser. This partnership will exchange technological knowledge and design skills to co-design a circular bio-economy waste food system (anaerobic digestion, composting and food growing) and a blueprint allowing repeatability of this process, for a London social housing estate, together with the residents.